Urban Construction Consolidation Centre

A Construction Consolidation Centre (CCC) aims to promote the efficient flow of construction materials through the supply chain to the work face on site. Construction, even by its’ own admission, is inefficient logistically:
60 Percent of deliveries do not happen on time
30 Percent do not happen on the same day
20 Percent of all UK waste comes from construction (only 8% from domestic)
15 Percent over-ordering of material
The proposed Urban CCC (UCCC) would provide 'just-in-sequence' consolidated supplies to multiple construction sites, reducing vehicle deliveries and reducing the impact of congestion, pollution, and waste. Construction material, less bulk items such as aggregates, would be delivered to the UCCC, where they are formed into work packs, defined by the various contractors, and delivered to the work face, using 'just-in-time' criteria. In the scheduling of multiple part loads, unnecessary packaging is removed for re-use or re-cycling. Site based material distribution teams will extract all unused material, manage and reduce waste, and maximise re-use.

In the UK, construction consolidation has only been used in London due to the operational necessity (space, vehicle movement reduction and control), and which are largely project specific and temporary in nature. Where construction has not had those imperatives, contractors have chosen to revert to traditional, less efficient supply chain models. The UCCC is innovative in the application of existing consolidation technologies to multiple projects within the wider context of Local Authority construction; providing community and commercial benefits; promoting greater customer choice in selection of construction processes that reduce negative impacts on the environment and communities; informing government policy on contracting models for construction services in a more environmentally aware way with potential application across the UK.

The challenge of this project is to harness the capabilities of the 3 partners to produce a successful triple-helix of business, local authority, and academia. The success of the project will not only be measured in a more sustainable, commercially-sound consolidation centre but also in the intellectual basis of industry change and, most importantly, challenging local authorities to make policy change to drive improved behaviour. All change has to be affected in a timely manner that matches business and academic operational tempo but must have a lasting quality to drive further environmental improvements.